Dem Dx Elderly Care Triage Platform

**Growing role of Advanced Practitioners in the healthcare workforce**

An urgent challenge in the healthcare sector is the increasing demands on global health systems caused by a growing, ageing population and a constrained supply of doctors. The World Health Organisation has called for 6m additional nurses by 2030, from the existing 20m today, to achieve global health targets, and for their roles to be expanded to take on more clinical diagnostic responsibilities. COVID-19 and the ongoing management of the pandemic is putting a sector already stretched in terms of resource and finance under unprecedented additional strain.

**Innovation in AI driven clinical decision support systems**

There are many clinical decision support systems available for healthcare professionals; in the primary care setting, only a handful have artificial Intelligence (AI) integrated into their platform. Most are targeted at doctors and assume a high level of clinical knowledge with medical inferences required by the user. There are currently no clinical decision support systems aimed specifically at the advanced practitioner (AP) workforce (nurses, paramedics, physicians associates) in triage.

**Project scope**

This 6 month industrial research project aims to leverage the AI algorithms already developed during a project with Moorfields Eye Hospital and deploy and test them in a new specialty. The AI driven Elderly Care Product directly targeting APs, supporting them in delivering safe and responsive care in the community and urgent care centres. This project will also gain user feedback to assess ECTP's potential for clinical and operational effectiveness, starting initially with the urgent care centre setting and assessing if it can help reduce emergency hospital admissions and treat more patients safely in their homes.

**Subcontractors**

The Project will be led by an award winning medtech SME, DemDx, supported by two key subcontractors: Bury and Rochdale urgent care centre (BRUCC) and University of Exeter Collaboration for Academic Primary Care (APEx).

DemDx has successfully commercialised an award winning medical education tool (MedEd) that covers 14 specialities and 50,000 medical clinical reasoning pathways; it is being used extensively as a medical educational tool both by institutions and individuals globally across 176 countries. It has also developed specific secondary care Artificial Intelligence pathways and triage pathways currently in use at Moorfields Eye Hospital.

BRUCC, part of the Northern Care Alliance NHS Group, plays a pivotal access point between care in the community and emergency admission.

APEx, run by Prof.Hamilton, an eminent leader in primary care diagnostic research (clinical lead on the NICE guidance-'Referral for Suspected Cancer-NG12), specialises in primary care research in large scale technology implementation and effectiveness studies.